Best Hangover Cure Ever

The Best Hangover Cure is a secret recipe passed down through our family by my Grandmother (a Vicar's Wife!).

This recipe has been lovingly adapted by adding more nutrients to make it extremely healthy, unforgettable in flavour and of course the added bonus of an amazing pick-me-up when you may be feeling under the weather.